Modular Basements: off-site modular construction for the underground space

Innovating basement construction by making use of off-site manufactured parts for a modular, on-site assembly. The
project would involve the development of numerical models for soil-structure interaction to facilitate the optimisation of
the design of the modular basement components.